Quantifying the effects of development projects on biodiversity conservation in West Africa

This project aims to understand how development projects and biodiversity conservation
interact, focusing on the case of Gola Forest in West Africa.